FOAK 23 | Atmo Smart Depot & Asset Savings | Creating a digital twin tool to identify under-performing assets

**FOAK 23 | Atmo Smart Depot & Asset Savings | Creating a digital twin tool to identify under-performing assets**

**The Problem:** Rail depot managers face a significant challenge -- they lack access to real-time data necessary for making informed decisions to optimise depot operations fully. Data is scattered across various platforms, making it difficult to gather valuable insights. Additionally, much of this "dark data" remains unused, hiding answers to questions that could optimise depot operations and improve maintenance of essential assets including rolling stock.

**Our Solution:** We envision creating a smart depot by integrating existing datasets with data collected from newly deployed IoT sensors collecting energy usage, GPS, machinery vibration, air quality, noise and more. This integration will generate a digital twin of the depot, providing decision-makers with an overview of everything happening on site. This data will be distilled into Key Performance Indicators (KPIs) and metrics that provide valuable insights to improve operations effectively.

**Innovation at Its Core:** AtmoCore Smart Depot stands out due to its seamless integration of multiple technologies into one easy-to-use platform. Our data- and hardware-agnostic approach ensures compatibility with existing infrastructure, able to use any IoT protocol.

A key innovation lies in our practice of data fusion, where we combine multiple datasets to identify new trends, patterns and links between disparate datasets, finding insights that are only possible when you look at the whole picture. This analysis allows us to develop algorithms that produce meaningful KPIs, enabling depot managers to assess the depot's performance at a glance.

**Benefits to Rail Freight Industry:**

1. Cost Savings: By optimising depot operations and asset utilisation, AtmoCore will lead to significant cost savings for Network Rail, SWR, and other operators.
2. Environmental Sustainability: The platform's ability to monitor energy, fuel, and water usage, along with air and noise pollution, will help reduce emissions and give depot managers control over environmental impact.
3. Improved Decision-making: With real-time KPIs and insights, depot managers can make informed decisions to enhance operational efficiency and safety.
4. Operator-Agnostic Solution: AtmoCore is designed to be deployable across multiple Train-Operating-Companies (TOCs) and Freight-Operating-Companies (FOCs), ensuring wide industry applicability.

**Why Atmo:** With a proven track record, Atmo is uniquely positioned to bring innovations from other industries into the rail sector. Our team of data scientists and software engineers are experts in extracting value from untapped data sources, delivering maximum value to our clients.